Zero Emission London Taxi Commercialisation

This programme addressed the technology challenges essential to initiate and accelerate the introduction of commercial fleets of zero emission fuel cell hybrid taxis, primarily for London although equally applicable for other cities. The zero emission taxis feature a 30kW PEM hydrogen fuel cell system and a Lithium Polymer battery pack hybridised to produce a fuel cell electric vehicle with a 250 mile range and a refuelling time of only a few minutes capable of meeting the demanding duty cycle of one of the icons of London and British transport. Under this programme two prototype vehicles were manufactured and approved for use on public roads.